The concept of Wellbeing in Artistic Enterprises and Relational Leadership

Key Words: Employee Wellbeing, Wellbeing theory, Relational leadership, the arts industry

The research explores what factors impact on wellbeing for artists in the context of their work. I wish to highlight how it can be better understood, supported and sustained. Research suggests artistic enterprises are subject to disproportionate mental health issues and adverse wellbeing. Considering the role of leadership through the relational lens, it is proposed that this can help organizations recognise how the people in positions of influence can enable appropriate support for employees in their specific context of work. I aim to contribute towards the field of employee wellbeing by exploring how we frame wellbeing, what it is and how it may manifest. I hope to show how employing a relational lens to wellbeing, and its possible interplay with leadership, may further our understanding of this phenomenon as composite and emergent. I aim to contribute towards leadership theory and further understanding for how relational leadership facilitates wellbeing in work. The main aims of the study are:

The aim to have practical impact by furthering knowledge that may inform future policy promoting work practices that enable wellbeing among artists.

The aim to broaden our understanding for the conceptualisation of employee wellbeing, and thus further scholarly conversations leading to more appropriate and sustainable wellbeing support.

The aim to contribute towards leadership theory by furthering the understanding for the relation between relational leadership and employee wellbeing.

Wellbeing has become a key point of discussion in the social sciences and scholars are encouraging further investment into how we understand this phenomenon (Harter, 2022; Hawkley & Cacioppo, 2010; Sacker, 2013). The ESRC states that "[d]epression, anxiety and other psychological conditions cost the UK an estimated £77 billion a year" and despite initiatives of support, adverse wellbeing is on the rise (Sacker, 2013, p. 1). Gallup has reported that stress in the workplace and among employees is at an "all time high" globally (Harter, 2022, p. 7). Despite wellbeing being among the top three Sustainable Development Goals of the United Nations (Inceoglu et al., 2018), support for employee wellbeing is slipping across the board (Harter, 2022; Inceoglu et al., 2018). The phenomenon of wellbeing has been identified as, perhaps, more complex than what some of the popular proxies used to measure it in management research can accommodate for (Alvesson & Sandberg, 2011; Inceoglu et al., 2018). By asking how wellbeing emerges for artist in work and what possible part relational leadership plays we can further explore the complexity of this phenomenon. If we widen the scope and the conceptualization of wellbeing, we may be better equipped to discover inequalities leading to poor wellbeing and, by extension, promote management practice that enable better wellbeing over time. As issues with adverse wellbeing are especially pronounced in the arts industry this has been chosen as the empirical focus of the research (Gross & Musgrave, 2017). Artists' sense of self and work depend on and inform each other, simultaneously their work is subject to constant, unfiltered criticism more so than most professions. Paradoxically, whilst these artists' job is to create sound, their issues in work often stem from not being properly listened to (Gross & Musgrave, 2017; Vaag et al., 2014). Relational leadership emerges through context, communication, and listening (Cunliffe & Eriksen, 2011) and allows for leadership to take a form that supports and adapts to the context. As leader and employee may co-create meaning relationally through interaction, the leader may recognise how to better enable wellbeing in their specific context of work. By focusing on the artistic work context, I aim to s